Ambient temperature extrusion process to manufacture micro-pellet aqua-feed for aquaculture industry.

According to the UN, the world’s population is projected to reach 9.3 billion by 2050 and the present per capita availability of protein cannot be met by livestock and dairy farming sectors alone. Conservation International states that “the low environmental impact of aquaculture should be expanded to alleviate the growing global food crisis”. Expansion in aquaculture however is prohibited due to the high cost and limited availability of live feed e.g. Artemia. Similarly, salmon production is affected due to the low volumes of wrasse cleaner fish available to delouse salmon from parasitic sea lice - this is a major problem in the sector and is affecting Scotland, Norway, Ireland and Chile. WFL wish to develop new aqua-feed formulations as well as a new high-throughput processes capable of manufacturing high quality micro-aquafeed pellets. The proposed aqua-feed will allow for sustainable and cost effective rearing of fish species at substantially reduced cost compared to using live feed. WFL estimate savings could be as high as 55-60% since the proposed nutritionally rich aqua-feed will necessitate the need for reduced quantities to be utilised as feed. Nutritionalists have evaluated cheaper feeds based on vegetable proteins but are associated with decreased growth rates and therefore yields [FAO].